Feasibility of integrating distributed cloud computing services into the household water tank.

This project will be a feasibility study on how to maximise the value to households from new smart energy technology. It will do this by assessing the potential to add new income streams to the household electricity tank, building on Mixergy's initial demand side response tank (currently designed to 1. provide optimal demand side response services to electricity markets and 2. to provide best in class hot water services - no disease, know how much hot water, 30% more hot water for the same volume, cheaper).